Social Media and Gambling a Rapid Evidence Review (RER)

The rapid convergence of social media platforms and online gambling presents a significant and escalating public health crisis. Unlike traditional media,
the dynamic, personalised, and gamified nature of social media allows harmful content to grow at an immeasurable speed, making prevention strategies
few and far between.
A rapid evidence review is uniquely positioned to address this gap by quickly synthesising emerging evidence on newer platforms,
providing a timely, actionable resource for policymakers and public health practitioners. Given the speed at which social media advances and therefore
the speed at which digital gambling can harm, a conventional systematic review would likely be outdated by the time it is published.
This rapid review will provide an up-to-date snapshot of what is currently known about social media's role in gambling and the efficacy of prevention strategies. In addition, a
rapid evidence review will serve as a roadmap for future research. It will systematically identify the clarity and evidence gaps that need to be addressed.
Such as, highlighting the lack of rigorous, long-term studies on social media and gambling prevention. It may also point to the need for studies that focus
on specific vulnerable populations, such as young people and minority groups, to ensure that future prevention strategies are equitable and effective.

In addition, the study will draw upon the guidance of a Lived-Experience and stakeholder group with firsthand knowledge of the complexities of social
media gambling, thus addressing a key gap in the existing literature. Integrating qualitative insights will provide a richer understanding of how social
media content, e.g., gamified apps can genuinely affect people, leading to more credible findings.
Whilst the lived experience group will not be directly involved in the co-production of prevention strategies, their input will steer the methodology of this rapid review, ensuring that any proposed intervention recommendations are not only evidence-based but lived experience informed.